m-Riser

The UK’s world class Oil & Gas industry, comprising both production and essential support
services, is a vital part of the UK economy and the Government’s future industrial strategy.
Magma Global Ltd (Magma) epitomises this technology lead with its unique m-pipe
development from which it is now expanding its product portfolio. The proposed ‘m-Riser’
Project is one such development. The key aims and objectives are to:
1) Develop a subsea ‘production riser’ (i.e. sectional pipe to link a sea bed oil well to a surface
collection vessel);
2) Design and implement a rigorous test regime and test equipment to prove operational
capability (e.g. pressure, bending, torsion) and compliance with UK and industry standards
3) Initiate field trials with a leading UK FTSE 250 independent oilfield operator on a marginal
(i.e. previously uneconomic) North Sea oil well using an early production vessel.
The innovation and novel aspects will include:
1) The first production riser manufactured from Magma’s unique and innovative
PEEK/Carbon m-pipe;
2) Engineering unique jointing methodology between the m-pipe and industry standard
coupling components;
3) Developing a unique testing regime to substantiate a riser solution with significant
performance benefits over steel and other current alternatives.
The main benefits will include:
1) The ability to economically extract further oil reserves from marginal (previously
uneconomic) North Sea wells and provide a valuable early production and reservoir data
gathering facility from newly drilled wells world-wide;
2) The ability of an early production vessel to stay on station through adverse Met-Ocean
conditions. A typical early production vessel will only achieve 85-90 % utilisation. Magma is
targeting 95% giving an additional 20-40 production days pa, increasing output values £30-
£60m.
Magma will introduce unique innovation into the subsea Oil & Gas industry which will
deliver significant economic and operational benefits to UK producers